Meeting the SDGs: creating innovative infrastructures and policy solutions to support sustainable development in Global South communities (GS-DEV)

GS-DEV propose four interdisciplinary projects in the areas of health, nutrition, education and environment with great potential for innovation and impact. Evidence and lessons from these projects will be collected and analysed to develop general guidelines for improving the impact of future ODA-based research projects.

1) Development of child micronutrient supplements with regional partners (Brazil, Jordan, Malaysia & Thailand) and regulatory bodies/manufacturers using locally sourced materials and building their R&D capabilities to enable future development of similar products independently. Creative writing and film-making will allow i) communication/engagement with users (children, youth and parents), the general public and the local government on the importance of balanced nutritional diet for child growth & development, and ii) debate the complex causes of malnutrition.

2) Address food and nutrition insecurity in India, a problem confronting a vast majority of women and children, especially in rural, indigenous communities. This will be achieved by working with communities, especially women's groups, youth groups and students to generate and share knowledge on sustainable food systems, in particular production choices and technologies, diets and consumption practices, and their relationship to health and nutrition outcomes. Content, generated using a range of creative tools and strategies, will inform and be shared at scale through an interactive, audio community media platform; supplemented by a mobile app for smartphone users, to provide 24-h real-time response to community needs. Sustainability will be ensured through capacity-building of educational institutions, government functionaries and the wider public at multiple scales - local, regional, national and international.

3) Development of a more sustainable, relevant and 'bottom-up' approach to family literacy, embedded in people's everyday activities and indigenous learning practices that can influence family well-being and livelihoods. In collaboration with UNESCO Institute for Lifelong Learning and UEA UNESCO Chair partner universities in Ethiopia, Nepal, Malawi & the Philippines, comparative ethnographic studies will be conducted on indigenous approaches to intergenerational learning and knowledge creation, alongside documentary analysis of existing family literacy programmes in these countries. The project includes research-policy interaction and dissemination activities to engage international, national and local stakeholders. Its major contribution will be to bring policy makers' and educators' attention to the disjunction between current mainstream approaches to adult/family literacy instruction and the ways in which adults and children learn in everyday life in order to enhance the contribution of education to sustainable development.

4) Build a network of academics, industry partners and policy-makers in Malaysia to identify and quantify the distribution of microplastics and assess its potential environmental risks. Globally, around half of total plastic production is used for single-use packaging; around 10-14 million tonnes of this ends up in the oceans every year. Plastic gradually breaks down to produce ever-smaller microplastics, which are eaten by and cause stress to a wide variety of organisms that are vital parts of food webs. Counting microplastics in water and sediments is challenging. Through ongoing collaborative work, a cheap and quick methodology has been developed to map microplastic levels and distribution across a range of habitats and ecosystems. Alongside supplying simple equipment, the network will develop a multilingual video manual to aid its use and ensure consistency of practice for data comparisons. A "public information" film will disseminate microplastics-associated problems and research findings to the general public and policy influencers through a range of media options.

Potential impact
GS-DEV has been designed following the theory of change principles to accelerate & increase impact of previous and ongoing UEA GCRF projects that support the development of DAC nations involved (Brazil, Jordan, India, Nepal, Philippines, Malaysia, Thailand, Malawi & Ethiopia) in the areas of Health & Nutrition, Education & Environmental sustainability through a combination of technical & knowledge interventions.
CHILD MALNUTRITION supports local & sustainable production of supplements through technology development & commercialisation activities to address important nutritional gaps, benefitting i) child population in targeted countries (including refugee camps) through improved nutrition leading to decreased death rates& increased wellbeing, ii) charities& health systems through implementing effective treatments & possibly saving government funds, alongside creating new businesses & jobs.
SUSTAINABLE FOOD SYSTEMS will help to directly improve the well-being of Indian rural & urban communities by up-scaling a community interactive media platform. It will directly empower local communities - women, men, youth and children to express their views, knowledges & aspirations. This will create a greater recognition to diverse, local knowledge, especially of indigenous women, and awareness around health, food & nutrition security. It will co-produce knowledge and curricula with rural communities for adoption in schools, universities and the training of state development functionaries, making the content of learning more relevant to contextual differences. Through constituency round-tables, it will strengthen public pressure on political leaders and policy-makers to ensure policy uptake & resourcing of this innovation at district/regional level.
FAMILY LITERACY will contribute to increase adult literacy and consequently improve well-being of rural populations, especially women & indigenous communities. It will also benefit national governments by developing a more relevant & sustainable model of family learning based on existing indigenous learning practices outside the school system and can influence family well-being and livelihoods. The FAMILY LITERACY partner in the Philippines also contributes to environmental awareness through engaging farming communities in learning about organic & environmental practices. Participation of UEA UNESCO chair partner institutions in Adult Literacy and Lifelong Learning for Social Transformation will ensure impact extends to a wide range of DAC contexts.
MICROPLASTICS seeks to collect direct evidences of MiP contamination in marine waters to influence policy makers and decision-making bodies to act on environmental pollution. It will impact at different levels through policy changes supporting more effective waste management, safer water and air, protection and management of food and marine resources, and environmental quality for future generations. This will help improving environment, health & food security. It can have a wider regional & global impact as this pilot is extended to other countries (Indonesia, Vietnam).
More generally, our impact will be visible in building strong & equitable partnerships across a range of stakeholders. The team (as detailed in the business plan) has demonstrated impact at community, policy and academic levels. Several of the partners have prior experience of shaping and influencing policy, having worked in partnerships with both government and multilateral agencies, including UNDP (United Nations Development Program), UN Women (United Nations Entity for Women), UNESCO (United Nations Educational, Social and Cultural Organisation), FAO (Food and Agriculture Organisation) and WHO (World Health Organisation). We will also focus on strengthening capacities of the team and beyond, providing opportunities for the stakeholders with whom we are working, whether at the community level or at the level of industry, to contribute equally to impact design & uptake.